Green Synthesis of Dibasic Acids using Biocatalysis

This project is designed to manufacture a useful class of organic chemicals, used in paint formulations, starting with a waste by-product from the chemical industry and transforming it to the desired material by use of biocatalysis. The current chemical route employs caustic soda and sulphuric acid, and as well as producing the desired product, also co-produces a large amount of waste. The biocatalytic route is very materials-efficient and also much more energy-efficient. The project brings together the University of Northumbria, an acknowledged centre of excellence in Biotransformations, Biocatalysts Ltd, a well-established manufacturer of biocatalysts for industrial use and Chemoxy International Ltd, a medium sized UK chemical company who currently manufactures a range of eco-friendly solvents for use in surface coatings applications.